Evaluation of body measurement methods for children living with obesity

Childhood obesity is a worldwide epidemic. This is of concern as childhood obesity is associated with an increased risk of premature death and disability in adulthood, due to higher rates of noncommunicable diseases at a younger age. It is recognised that whilst the causes of childhood obesity are multifaceted, accurate measurement is essential. As direct measurement of adipose tissue (body fat) and health is resource intensive; we rely on measurement of external body size to infer obesity, through an understanding of the association between external body size and adipose tissue, and between adipose tissue and health.

Body Mass Index (BMI) is the most prolific measure of external body size used to estimate adipose tissue to infer obesity. Although manually acquirable, simple to calculate and accompanied by standardised risk thresholds, BMI is fundamentally flawed: unable to accurately estimate and detect change in adipose tissue and infer health, particularly for children and some ethnicities (namely Asian and Black ethnic groups). Furthermore, as a measure created from multiple highly related measures, it is impossible to untangle the causal roles of each component measure, leading to incorrect interpretations. Complete revolutionary reform is needed, focusing on the causal relationship between adiposity and health, and ability and suitability of direct measured external body size measures, of lengths, breadths, girths, volumes and areas, to predict adiposity to infer health in children, across body sizes, ages, genders, social backgrounds and ethnicities.

I am a Sports Engineer specialising in the body measurement of elite athletes, exploring the impact and value of direct external body size measures to performance and training. Using this expertise, I will undertake disruptive interdisciplinary research, translating my expertise from elite sport to childhood obesity, aiming to revolutionise and reform external body size measures and methods for children living with obesity. To achieve this, I will:
1. Identify the most accurate external body size measures to assess factors (adiposity and health) causally associated with obesity in children.
2: Identify the most suitable external body size measures and body measurement methods for children.
3. Create Child Anthrobank, the world first data repository dedicated to child body measurement
4. Develop myself as an independent global leader in child body measurement.

In doing so, the fellowship will:
1. IMPROVE CHILD BODY MEASUREMENT METHODS, through identification of the most accurate and suitable external body size measures to assess factors (adiposity and health) causally associated with obesity in children. In doing so we will be able to measure childhood obesity and child health more accurately, thereby ensuring accurate: diagnosis and monitoring, to underpin treatment for individuals, and interpretation of the epidemiology of conditions, to underpin the planning of appropriate services. Fundamentally aiming to reduce child obesity rates and improve child health and wellbeing in the UK and globally.
2. SUPPORT BUSINESS AND MANUFACTURING through establishing Child Anthrobank we will be providing access to up-to-date representative child body measurement data and methods, that will facilitate and minimise the barriers for research, design and innovation of theories, standards, guidelines, methods, services and products on/for children across disciplines and applications. In doing so, underpin and accelerate improvements in child health and wellbeing that impacts society and the economy, in the UK and globally.
3. CONDUCT AND FACILITATE WORLD-LEADING RESEARCH within and beyond this fellowship through the creation of a global leader in the field and data repository.
Thus, this fellowship will benefit the public, health care practitioners, researchers, businesses, and policy makers - meaningfully impacting society and the economy, in the UK and globally.